Accelerating and enhancing the PSIPRED Workbench with deep learning

Technical abstract
The Jones Group at UCL has been developing a widely-used suite of web-based tools based on cutting edge protein structure prediction methods since 1998. The methods allow users to predict a variety of protein structural features, including secondary structure and natively disordered regions, protein domain boundaries and 3D models of tertiary structure. More recently we have been developing new services to assist users in prediction gene function and protein-protein interactions - all of which we believe are vital developments to make PSIPRED a vital and unique tool for biologists.

PSIPRED employs a number of features to help users become familiar with the software e.g. via online tutorials. Through work done in the original BBR grant, we have successfully integrated our suite of tools, resulting in the only single site worldwide which, after learning one simple user interface, provides all of the following prediction services to biologists: comparative modelling, fold recognition, ab initio (new fold) prediction, transmembrane protein structure prediction, disorder prediction, domain boundary prediction, binding hotspot prediction, ligand binding site prediction, and several novel approaches to gene function prediction.

The key bioinformatics developments in this proposal will be to harness the power of deep learning methods to hugely accelerate the PSIPRED toolset. In particular we plan to circumvent the need for running time consuming databank searches using PSIBLAST or HHblits by using sequence-sequence learning models to maintain a continuously updated embedding of UniProt. This means we will be able to extract sequence neighbourhood information for any given sequence with a related sequence in UniProt almost instantaneously, compared to minutes or even hours using standard sequence databank searching methods. Furthermore we wish to implement user-friendly implementations of the recent breakthroughs in deep learning-based covariation-based modelling.

Potential impact
SUMMARY OF RESOURCE

This proposal is to maintain and further develop a set of Web-accessible tools and services that has been developed at UCL (namely the PSIPRED Workbench - originally called the PSIPRED Server) since 2001 (and at the University Warwick since 1998). This portal provides a wide variety of very well-known tools (e.g. PSIPRED/DISOPRED/GenTHREADER/MEMSAT/FFPRED) to the general life science research community, and is available for use (free of charge) to both academic and commercial researchers. In many independent tests (e.g. every CASP experiment since 1994), these tools have proven to be amongst the very best worldwide, and are widely used by other resources around the world as part of their own pipelines and workflows. The PSIPRED Workbench is probably one of the most widely accepted and used bioinformatics resources that is operated from a UK University, and is frequently referenced in many textbooks and training courses. The close association between a world-class bioinformatics research group and such a widely-used tool means that the methods are kept fully up to date with changing technological and demand-based trends.

IMPACT OVERVIEW

The PSIPRED portal was used over 170,000 times in the last year, with nearly 1000 jobs handled per day during busy periods, and has over 5,200 unique visitors per month. The overall usage is up 20% since our last application to the BBR Fund, which demonstrates a clear growth in demand. Users are spread further across the globe than before, with 18% of users coming from the US and 9% of users from the UK. This testifies to the importance of this resource, particularly to the UK bioscience community given the ratio of researcher headcounts in the two countries. Users typically also come from a wide variety of scientific research areas. Based on our user support enquiries and user surveys, we can identify users in areas across the whole BBSRC remit e.g. bio-energy, ageing research, biotechnology, synthetic biology, vaccine design, plant biology, animal health and even nanotechnology.

In summary, the immediate beneficiaries of this research are the broad community of experimental biologists needing additional functional or structural clues for proteins of interest. Both academic and industry scientists will benefit in a similar way as the results of this research will be available freely to all users. Commercial scientists with sensitive data, or companies wishing to released closed-source code, will be able to license the software through UCL Business so that they can exploit the resource without revealing their research interests to other users. Being able to determine even some clue as to the structure or function of uncharacterised proteins can have significant impact in the broad variety of areas mentioned above.

Beyond industrial applications of this research, filling in the major gaps in our knowledge of what the full complement of genes and the products of these genes do and how the proteins interact can have wider implications in understanding the working of healthy cells and how they age. Ultimately this work can make a contribution to our overall understanding of how life processes arise from interactions between a relatively small number of genes in our genomes and the genomes of other organisms.

We also note that many users of our servers use the resources for teaching purposes. It's clearly vital that for maximum impact, the next generations of graduates and postgraduates in the biosciences be trained in advanced computational biology techniques. We are therefore pleased that our tools, because of our focus on good quality visual output and speed of returning jobs, find use in teaching laboratories around the world.